Exquisitely selective bioinspired membranes

Selective removal/recovery of molecules from water, including pollutant extraction, biotechnological products, and blood dialysis, is a cross-sector global societal challenge. Current polymer-based (plastic) filtration membranes only separate based on molecule(s)' physicochemical properties, requiring multiple, expensive, steps. Biological membranes overcome this challenge using protein "transporters" to remove (and concentrate for reuse) molecules with exquisite selectivity. Embedding transporters in plastic membranes is highly challenging as the two components are incompatible. By creating an interdisciplinary, intersectoral-focussed research organisation, drawing on world-leading expertise in novel "green" biocompatible polymers, we will produce the world's first bioinspired platform system to remove molecules from any water environment.